DeepForm: a new tool design for efficient car body parts

The project is to fund the development of DeepForm Limited's first prototype product: a novel die-set for stamping a car body structural part with less waste, cost and embodied emissions.

Almost half of sheet metal purchased for making car body parts globally is trimmed off and scrapped, adding almost 10% to the embodied emissions of every vehicle.

DeepForm Limited, a spin-out company from University of Cambridge has access to a novel, patent pending stamping die concept 'DeepForm' that that promises a 75% reduction in scrap, a 20% reduction in piece price, and the opportunity to make parts with stronger material grades.

In this project, we will design and evaluate a mid-size production-ready die set to manufacture multiple parts in current production at an automotive OEM. Fabrication work will begin at UK-based SME and die manufacturer, Whiston Industries.

This project will kickstart DeepForm Limited as a UK business aiming to reduce the embodied emissions of car production.